A disruptive high-growth commercial venture to exploit a unique breakthrough class of paediatric and adult cancer therapeutics for the global pharmaceutical market.

Cancer remains a world-wide blight on the lives of many, curtailing quality of life and economic engagement. Finding effective cures and disease management strategies is one of the greatest global challenges of our times. Collective scientific endeavour is now making major inroads into understanding the complexity of cancers, how they form, how they evolve and where their vulnerabilities lie. We are at a watershed moment where this new-found knowledge can be exploited to develop novel approaches to therapeutic developments, bringing hope to cancer sufferers that they can lead longer, more enjoyable and productive lives.

Ceridwen Oncology has emerged from two leading Welsh universities, Bangor and Cardiff, to take advantage of new innovations in drug discovery that can help the United Kingdom (UK) lead the world in developing novel cancer therapies. We have identified previously unknown weaknesses in the way a number of cancers develop, grow, and adapt to become resistant to current therapies. We have harnessed this knowledge and used cost-effective methods to screen large numbers of chemical compounds capable of stopping cancer cells without harming normal healthy cells. A major problem with many current cancer therapies is that they cause debilitating side effects, some being more difficult to manage on a day-to-day basis than the cancer. Our approach sets out to ensure that the new drugs we develop will have limited/no side effects, so chronic disease management becomes more tolerable, and patients can live normal lives while undergoing long-term treatment. Moreover, COL's approach has developed potential effective therapies for some childhood cancers for which there are no current treatment options.

Ceridwen Oncology brings together a world class team of scientists and clinicians to enable us to grow and contribute to maintaining the UK as a leading nation for drug discovery. Importantly, COL will contribute to the UK economic and health landscape by growing and attracting new inward investment to create a world leading position in the global effort to overcome cancer.